Minimal Infrastructure Robotic Delivery System for Non-Contact Logistics

Minimal-Infrastructure Robotic Delivery System for Non-Contact Logistics (MILo-RDS) will develop a fleet of logistics robots capable of autonomously coordinating delivery of vital supplies in ad-hoc arenas, such as the Nightingale hospitals, quickly established in response to the COVID-19 pandemic. The rapidly deployed nature of such spaces necessitates the need for a solution that doesn't rely on the cumbersome and time-consuming installation of communications infrastructure, and can facilitate the remote delivery of items, such as food and medicines. This both reduces the risk of exposure to frontline staff and helps protect patients. This project will draw for cutting-edge engineering research to develop a prototype solution for _minimal infrastructure deployment_, _non-contact autonomous delivery of supplies to multiple fixed destinations_, and _disinfection of robotic agents._